IntelliSense.io: decarbonising ports with POP - a digital twin Port Optimisation Platform for dryside operations

Ports are complex and always on, causing many to rely on antiquated, rigid systems that create significant wasted resources and pollution. IntelliSense.io Ltd and Associated British Ports (ABP) are working together to apply IntelliSense.io's technology solutions in Port Optimisation processes for the first time.

This Technical and Economic assessment study will allow the consortium to discover crucial pain points and potential solutions worth progressing further. This study will earmark the potential costs and energy savings for the port, including emissions reduction. The overall ambition is to create a fully AI-enabled and continuously optimised Port allowing ABP, as port operators to visualise, simulate Port Operations in real-time, predict operational performance allowing them to plan better and follow recommendations for continuous optimisation of things like scheduling, shift patterns, asset utilisation rates, avoidance of unplanned downtime, use of replacement energy sources.